The Stellar Chemical Blueprint of the Early Universe

The James Webb Space Telescope (JWST) recently discovered very young galaxies - which existed shortly after the Universe began - whose chemical compositions are dramatically different from both today's galaxies, and from the expectations of astrophysicists. In these “JWST galaxies”, nitrogen is enhanced by a approximately factor of ten compared to similar galaxies nearby and, in some cases, carbon also appears enhanced. These unexpected chemical signatures challenge our models of stellar evolution and galactic-chemical evolution, which had not predicted such rapid and substantial production of these elements in the early Universe.

The project addresses this gap by extending our existing stellar- and galactic-chemical evolution framework to model both single and binary stars at zero to solar metallicity. The ultimate goal is to determine which types of stars make the chemical elements in the first galaxies. To achieve this, we will incorporate state-of-the-art stellar-population results into hydrodynamic galactic chemical evolution (GCE) models. Our approach leverages the binary_c population nucleosynthesis code, led by Dr Robert Izzard, which simulates stellar evolution and nucleosynthesis in just a few seconds per star. This speed is essential for investigating large populations and exploring variations in uncertain input physics, such as mass-loss rates.

The proposal is structured around three main work packages. Work Package 1 updates our stellar-model database using the MESA stellar-evolution code. This effort includes training personnel to use our binary_c framework with its new MINT interpolator, updating grid-generation software with the latest stellar input physics, and ensuring nuclear-reaction rates are consistent between MESA and binary_c. Since MESA struggles with supernova yield calculations, Prof. Chiaki Kobayashi (CK) will provide these yields, which will be incorporated into our system and stored in a standard GCE-ensemble format. These improved yields, which extend up to stellar masses of 1000 M?, will allow us to explore various initial mass functions in later work. Colleagues from the BRIDGCE consortium (bridgce.ac.uk) will assist to ensure our input stellar and nuclear physics are state-of-the-art.

Work Package 2 applies the WP1 data to binary stars, interactions in which, such as mass transfer and mergers, greatly affect chemical yields. This will be the first systematic exploration of nucleosynthesis in zero-metallicity binary populations, so breaks very new scientific ground. We will also use binary_c’s latest machine-learning algorithms to speed up our science, ready for the incoming AI revolution. Work Package 3 then integrates our results into GCE simulations. We will run both one- and three-dimensional hydrodynamic simulations, sampling star-formation histories from cosmological models. These simulations will be compared statistically with the ensemble properties of galaxies observed by JWST and other upcoming surveys such as DESI and PFS. By accounting for detection limits and selection effects – using published stellar spectral-synthesis data to mimic nebular emission – we aim to identify the sources of both chemical enrichment and ionisation in the early Universe.

This multidisciplinary project aligns with several key STFC science challenges, including understanding the formation of the initial structure of the Universe, the birth and evolution of the first stars and galaxies, and the nuclear processes that create chemical elements. With collaborative support from the BRIDGCE consortium, and based on our existing and well-tested stellar-evolution and GCE software and expertise, our approach is innovative and relatively low risk, and aims to solve key problems in astronomy with implications for stellar, galactic and cosmological astrophysics.